Scotland's Net Zero Roadmap (SNZR)

SNZR; Scotland's Net Zero Roadmap

To achieve Net Zero by 2045 Scotland needs to decarbonise industry, transport, heat and power. Scotland's Net Zero Roadmap project (SNZR) will provide the roadmap to enable large-scale industrial CO2 emissions reduction in a way that focuses on ensuring the continued, but evolving, contribution of high-value industry and employment in a future Net Zero economy, and supports other UK regions to do likewise.

Scotland emitted 41.6 million tonnes of greenhouse gases in 2018, of which 11.9 million tonnes were attributable to business and industrial processes. The top five emitting sectors in industry across Scotland are: Oil and Gas, Chemicals, Paper and Board, Cement and Glass and Environmental and Waste Services, as identified from sources above reporting thresholds. 74.2% of the greenhouse gases in 2018 were CO2, meaning that focusing on reducing CO2 emissions around the Forth (Lothian, Grangemouth, Fife) and St Fergus areas, which together account for over 9 million tonnes of CO2, provides a clear pathway towards Net Zero.

Crucially, SNZR will provide the roadmap that enables the deployment of options in a way that ensures competitive decarbonisation through continued and growing prosperity across the economy.

CCS is necessary, according to the Committee on Climate Change (2019), if we are to meet our net zero obligations. Capturing CO2 from industrial emissions and manufacturing hydrogen with CCS, provide two of the lowest cost and fastest means to decarbonise. These are options that offer opportunities for the continued but evolving role of our current energy supply industries, but which need to develop in a way that sustains the competitiveness of our high-value industries.

Scotland is in a strong position to lead this new large scale CO2 management industry. Offshore Scotland has some of Europe's best-characterised and largest CO2 storage sites while CCS and hydrogen will create opportunities for jobs and economic activity and help transition staff employed in sectors such as oil and gas.